Birmingham City University and Walsall Housing Group

To maximise engagement in Green Deal initiatives in social and private-owned housing through community engagement programmes aimed at behavioural change.